Demeter

Dogtooth Technologies is helping to make farming more sustainable through intelligent robotics. Project Demeter will increase the number of berries a battery powered (charged from renewable sources) picking machine will harvest in its lifetime. Not only will the project reduce the operational carbon emissions to close to zero, it will spread its embodied carbon over many more berries and will help reduce emissions from travel to the field. Reduced wastage in the supply chain will be provided by a more consistent crop that can be be better forecasted thanks to enormously rich data sets that the robots provide as they go about their work.